Transparent Security Specifications to Improve Software Supply Chain Security

Modern software is built from many reusable parts, including open-source libraries and third-party packages. This speeds up development but also creates serious security risks. If one widely used component contains a vulnerability, that weakness can quickly spread into many applications, i.e., a key issue in software supply chain attacks.

Developers are often asked to trust code they did not write and may not fully understand. Existing security tools tend to focus either on known vulnerabilities or on highly technical analyses that are difficult for non-experts to interpret. As a result, it is hard for developers and organisations to answer a simple but crucial question: _"If I reuse this library or method, what does it actually do to my data, and is that safe?"_

This project presents Symmaries, a tool designed to help developers and security teams better understand the behaviour of (open-source) code. Rather than scanning only for known issues, Symmaries automatically builds correct descriptions of how code behaves from a security point of view, focusing on how it handles sensitive data and how method calls may affect the rest of the application. These specifications are both rigorous and understandable, which allow code consumers to reason about the security impact of using a particular library or API without examining its internal implementation details.

Software vendors can also include these specifications in their Software Bills of Materials (SBOMs) to improve transparency of their products without exposing proprietary code, for example to show that their components respect GDPR-relevant data-handling policies. This enables both sides of the software supply chain to demonstrate and reason about security properties without needing access to implementation details.

Symmaries helps organisations:

* Assess the security risks of third-party components and make better-informed decisions about what to reuse and what to avoid.
* Provide transparent software with correct specifications, without releasing the proprietary code.

We have mathematically proven that Symmaries generates correct specifications, which supports sound reasoning about security weaknesses and goes beyond empirical testing used in industry. Symmaries is grounded in formal methods that offers the highest levels of assurance in the Common Criteria (CC) standard. It brings sound reasoning into practical software supply chain security by giving developers clearer, provably justified insight into the behaviour and security implications of the (third-party) code, and enabling vendors to be transparent about security of their software products without releasing proprietary code.